Developing surrogate structural analysis models using machine learning for detailed design workflows

Developing surrogate structural analysis models using machine learning for detailed design workflows